Flourish

Flourish Workplaces Ltd is developing on online data analysis of organisational wellbeing which requires the development of a secure framework to collect and aggregate highly confidential data and information. The TSB funding will help to secure design and technical advice to be able to do this work.